Digital Fabrication of UHF Electromagnetic Structures

Radio Frequency Identification (RFID) technology uses radio waves to communicate between wall-mounted or handheld reading devices and small unobtrusive labels. RFID has greater potential than commonly used barcodes and is increasingly used to track the whereabouts of everyday items as they move through, eg, a factory or supermarket. Obviously, if they are to compete with barcodes, they must be very cheap and printed in one way or another. Very thin tag designs must work sufficiently on different objects. Fabrication technologies need to be evolved to make the RFID integrated circuit connection cheaply and easily.
Although RFID has been used to illustrate the concept of printed tags, it is envisaged that skin transfer antennas could also be designed with the terminals connected by surgical plaster. Longer term possibilities involve putting high impedance surfaces directly onto the skin to manage the radio channels around the body, and even facilitate personal stealth where the visibility of a person to radar could be altered to avoid detection in a military scenario. The technology could also be applicable for medical sensing and as a pick up for implanted devices. The human body is an especially challenging platform for RFID owing to its high conductivity. Human tagging, external to the body, is usually based on wrist bands or ID badges which can be removed and given to other people. A design concept outlined in this proposal is a thin, platform insensitive UHF RFID tag that can be mounted directly onto the skin surface in the form of a transfer patch in much the same way that a temporary tattoo could be applied. This work is at an early stage and requires research into effective inkjet printing of the tag pattern onto the transfer material and reliable mounting of the tag Integrated Circuit.
The next ten years will see a rapid gain in market share of mainstream printed RFID tags. According to 'Printed and Chipless RFID, Forecasts, Technologies & Players 2011-2021' (by IdtechEX), the numbers sold globally will rise from 12 million in 2011 to 209 billion in 2021. By value, chipless versions will rise from less than $1.38 million in 2011 to $1.65 billion in 2021, about one fifth of all income from RFID tags in 2021 because most of the increase in penetration will be by price advantage'.

Frequency Selective Surfaces (FSS): The radio spectrum is a finite resource and just as is the case with oil and gas and other fuel supplies, the expanding economies are making ever increase use of it. But whereas with oil and gas the total amount that might be available is uncertain, with new fields discovered from time to time, the extent of the radio spectrum is limited. Almost everyone now has a mobile phone and a wireless computer, whether at home or in the office. They all use radiowaves to communicate with each other and so all have the potential to interfere with each other. In buildings, the walls and office furniture hinder efficient communications but at the same time are often insufficiently hindering to prevent unwanted evesdropping. FSS are flat pieces of thin material somewhat like wall paper with printed patterns. These patterns if drawn correctly have the potential to either enhance or seriously reduce the travel of radiowaves from place to place in the building. In other words they influence the electromagnetic architecture of the buildings. By careful configuration this means that more computers can be installed in a building without interacting with each other if that is required, while at the same time unwanted interference from other computers or other cell phones can be reduced improving the speed of broadband provision and avoiding lost phone calls.

Inkjet conducting ink processes will make these technologies inexpensive and widespread.

Potential impact
ECONOMIC IMPACT

Temporary Secure RFID
The technologies developed here would benefit operators of secure environments such as government buildings, airports and prisons, providing them with secure temporary ID that cannot be transferred to other individuals such as passenger, visitors or shift workers requiring access for a limited time. Also benefiting are operators of secure ticketing or where it would be undesirable to insert sub-skin RFID capsules. Healthcare providers would benefit from cheap, hygienic and reliable disposable wireless pickups for implanted devices. There is a serious problem with ticket sales for popular events where 1 in 12 customers have been defrauded by counterfeit and resold tickets:
[http://news.bbc.co.uk/newsbeat/hi/music/newsid_10070000/newsid_10072500/10072560.stm]. The proposed technology could provide tickets that cannot be exchanged or counterfeited and could have wide application. The military and emergency services could benefit from skin mounted electromagnetic structures, including FSS arrays, allowing their body centric communication systems to work more efficiently by adding high impedance surfaces.

Frequency Selective Surfaces in the Built Environment.
In-building telecommunications requires a range of services in bands extending from 400MHz to above 5GHz. The availability of a commercially viable method for producing inexpensive bespoke wall paper printed with conducting patterns which would act as filters for electromagnetic waves at the frequencies typically used for WLANs and mobile systems would be of great interest and benefit to users and suppliers of wireless systems. This would impact the whole supply chain from ink manufacturers, printers, architects, building constructors and end users. The end users, i.e. the occupiers, of such buildings would benefit through the services provided. The owners of buildings enhanced by the proposed technology could be commercial, such as airport or office operators, cinemas and theatres, where access to the emergency services band is required, but suppression of mobile phone signals may be desirable, or in the public sector such as prisons and government.
We are aware of enquiries in this area from cinema and theatre managers. The cost of present day theatrical productions is so great that the expenditure involved in improving the electromagnetic architecture of theatres is proportionally nowhere near as high as might be thought. In short, any organisation interested in improving the efficiency of spectral use by careful configuration of the EM architecture of the built environment is a potential beneficiary.

SOCIAL IMPACT

Printed worn RFID tags offer improved security with less personal intrusion, as biometric sensing techniques may not be required, for example in airports. Secure access could be achieved robustly without the need for injection of sub skin transponders, for example as proposed for computer login technology. Also, the significant fraud problems associated with ticketing of public events could be reduced by skin tagging. In the health sector, substituting skin mounted pickups for conventional strapped and wired sensors would lead to improved patient experience and better hygiene. Deployment of FSS would provide not only more reliable wireless access in new and old buildings, but in their signal attenuating mode could, for example, offer reduced risk of crime coordinated from within prisons. We have been contacted by the local prison services in this regard and have also liaised with the Home Office Scientific Development branch. Public safety would be improved with enhanced penetration into buildings for the Airwave provision for emergency services. Of course, entertainment has a very strong social impact as well as its importance economically. Cinema and theatre owners would be able to apply the technology to reduce audience disturbance from mobile phones.